Fashion retail - creating a clothing label showing apparel sustainability credentials - towards circular economy

CREATE AN INDEPENDENT SUSTAINABILITY SCORE AND LABEL TO HELP CONSUMERS MAKE INFORMED CHOICES WHEN BUYING CLOTHES